Proving the concept of plant growth stimulators that protect against heat-stress in greenhouse crops - HeatTect

Micromix require funding to prove the concept of alleviating heat stress (HS) in greenhousegrown
capsicum peppers by applying biological chemicals. Post-project, results could be
extended to a wide variety of crops. For capsicum peppers, tomatoes and cucumbers,
temperatures above 24°C slow growth. Above 30°C growth arrest, flower abortion and
immature fruit drop occur. Greenhouses can be cooled by shading, which reduces light input
and hence productivity. In many countries they are also cooled evaporatively, consuming
more water than irrigation. Opening vents cools further, but reduces CO2 levels (and hence
photosynthesis) and compromises biosecurity. Thus, it is desirable to deliver technology
allowing continued plant growth at higher temperatures.
This project aims to prove a non-GM solution, plant growth stimulators to suppress the stress
response that normally stops growth at drought or temperature extremes. Co-application with
growth intermediates produces a synergistic effect; plants no longer drop fertilised flowers
and immature fruit at high temperatures. Cooler night temperatures allow the plant to recover
and restart growth next day. To develop our solution, we must first quantify its effect in terms
of increased yield and using proven biomarkers of plant stress.
Worldwide greenhouse area has roughly doubled since 1970. Hydroponics, artificial growth
substrates and internal CO2 elevation allow marginal land to produce a high-value crop. In
warmer climates excessive daytime heat limits the growing season to cooler months, with less
light and hence lower productivity. This technology will extend the growing season and
increase yields in challenging environments, increasing food supply. It will reduce energy
usage costs, venting of CO2, water consumption and pesticide use. It will require zero capital
expenditure for existing greenhouses, be compatible with basic greenhouses and so highly
suited to increasing food production in underdeveloped areas.